To determine the mechanism by which passive immunity to gp40 protects against cryptosporidiosis

Cryptosporidiosis is a zoonotic disease that is the a leading cause of non-vaccine preventable mortality in children under 5 particularly in the developing world. It is also a leading zoonosis with identical aetiology and near identical pathology in calves and young children. A new vaccine from Merck Animal Health for adult cows relies on the resulting hyperimmune colostrum provided orally to calves to prevent mortality while reducing morbidity and loss of condition fails to prevent infection or the shed infective oocysts. The efficacy of the vaccine provides in cows provides proof of principal that antibody directed to this antigen can be protective. This student will focus on the vitro infection of human enteric mucosa by cryptosporidium and evaluate the effect of the oral vaccine on infection of the intestinal epithelia considering how opsinization of the invasive parasite stages impacts how they are taken up, how they grow, the inflammatory response they elicit and the damage to the mucosa. The project will undertake analysis of the microbiome during infection for protected and unprotected animals to evaluate if amelioration of pathology is linked to dysbiosis and particularly the presence or absence of proinflammatory bacteria.